Diabetes API

The application is made to develop an XML-based interface between SystmOne (an Electronic Medical Record used in primary care) and a web-based diabetes program linked to NICE guidleines for the management of type 2 diabetes mellitus.